Theory and algorithms for quantum computation

Quantum computation is an emerging field that leverages the principles of quantum mechanics to perform calculations. They exploit quantum phenomena like superposition and entanglement to enhance computational power. This approach holds the potential to solve complex problems that are beyond the capabilities of classical systems. Recent experimental progress indicates that electron spins within semiconductor structures may serve as qubits for quantum computation. This implies a variation of conventional CMOS electronics may be suitable for large-scale quantum computing, bringing that reality much closer by harnessing the established silicon fabrication industry. This research aims to develop foundational theories and innovative algorithms to fully harness the computational potential of quantum systems, both for general quantum computers and for silicon-based semiconducting qubits.

This project focuses on developing new algorithms and techniques that optimize quantum algorithms for critical applications such as simulation, optimisation, and modelling. Such algorithms and theories would be developed by targeting applications and restrictions on quantum computers in different generations. They will focus on exploring and better exploiting the power of quantum computers, incorporating a blend of both quantum and classical advancements. This research will utilize tools from topics including quantum information, randomisation, quantum linear algebra subroutines, mathematical optimisation, statistical learning theory, etc.

This project falls within the EPSRC mathematical physics/quantum technologies research area for its interactions between mathematical physics and new research challenges of national importance relating to EPSRC's outcomes, including through links to applied mathematics and theoretical physics, and further tackles the key technological challenges that must be overcome to realise the promise of the new generation of quantum technologies.